University of Newcastle and Anchor Hanover Group

To develop a methodological framework to facilitate the effective engagement with older people in the use of technology in the home in order to improve the quality of their lives and wellbeing. This will include the development of clear requirements to which suppliers of technology can respond.